The University of York And Tokamak Energy Limited

To model plasma turbulence to demonstrate that a high magnetic field spherical tokamak is internationally marketable as a scientific instrument for fusion R&D.